Global Photographies Network

Global Photographies is an emerging network of educational institutions and professional organisations dedicated to expanding transnational discourse in contemporary photography. Founded by academics at five UK Universities (University of Westminster, UAL, Falmouth University, Leeds University and UCL) it aims to produce a more complex picture of how photography is explored internationally. Although launched in the UK to address colonial histories, it proposes a network of equal global collaborators, inside and outside education. Through a programme of talks, seminars, workshops and associated publications and digital outputs, it offers a horizontal platform for the presentation, discussion and dissemination of ideas around photography and its distinct local photographic cultures. The network will contribute to the decolonizing of Western perception and of photography teaching globally.

The emergence of Covid-19 led the network's founding members to programme online talks, funded through existing academic budgets, to connect photography practitioners, academics and professionals worldwide. A pilot of six monthly talks, each hosted from a different country, launched in November 2020. The first, by Mexico-based photographer, curator and mentor Ana Casas Broda (accessed by 220 users in 14 countries), demonstrated the need for such content to be shared. Our activities over the past few months have attracted core international collaborators in Argentina, Hungary, India, Indonesia, Mexico, Singapore and South Africa, with access to the network's programme to be shared with future collaborators. The aim is to create new, far-reaching global connections so as to compare experience of photographic practices, contexts, theories and markets. Collaborators have expressed a desire to learn more about the work of their peers internationally: a speaker from India described the series as offering a sense of "global solidarity" among those from more marginalized cultures. UK and international collaborators want to go beyond the limited encounters provided by one-off talks or conferences to develop more substantial, collaborative debates within the structure of a more extended project.

UK collaborators have secured internal funding to continue the public online talks by international speakers. The proposal builds upon this base to provide activities for core collaborators that could not happen without additional funding. For 12 months, each talk will be followed by an online seminar, led by a speaker from that month's location, to discuss ideas and challenges raised in that talk or context. The discussion will be deepened by 4 online methodology workshops, spread across the year and led by international photographic scholars with a focus on transnational, cross-disciplinary and intersectional approaches. This research will feed the photographic practices of many of the participants, their teaching and textual scholarship. The seminars and workshops will be written up and responded to by collaborators across the network, producing a cumulative dialogue that can be accessed via a website, with selections developed for submission to academic journals that specialise in photography, and also to non-academic publications and websites in the context of partner countries where academic discourse is less accessible.

As the activities of the network are collaboratively produced and shared with a global network of collaborators over the course of 18 months, their impact will be cumulative. The primary stakeholders who give talks and participate in seminars and workshops will share findings with secondary stakeholders: students, emerging photographers and general audiences. The programme will give participants access to a broader range of discourses, which in turn offer improved access to international institutions and markets. The programme of activities is intended to lead to further collaborations, publications and research applications